Breath-based liquid biopsy for lung cancer: Device optimisation for NHS trials

Respiro Diagnostics is developing a next-generation liquid biopsy for lung cancer that improves upon blood-based ctDNA testing now being rolled out across the NHS. This project will optimise our breath collection device, preparing it for multi-site clinical trials.

Lung cancer causes 30,000 non-small cell lung cancer deaths annually in the UK, with survival heavily dependent on matching patients to the right treatment. Over 20 targeted treatments and immunotherapies are now NICE-approved for lung cancer, and 100% of these require biomarker testing to identify eligible patients. Patients who receive biomarker-guided treatment have twice the survival of those who do not (John et al., 2020).

The NHS has pioneered adoption of ctDNA liquid biopsy to guide treatment selection, but this approach has limitations. ctDNA sensitivity is reduced in early-stage disease, and it cannot detect some markers essential for therapy selection, still requiring tissue biopsy.

Our breath-based test addresses these gaps. Lung tumours release tiny biological particles into the airways that carry the same DNA and RNA as the tumour itself. By capturing these particles directly from exhaled breath, we sample the lung tumour microenvironment rather than systemic circulation. Published research shows this approach achieves higher sensitivity than plasma-based methods.

Our diagnostic test comprises two components. First, a breath collection device used at the patient's hospital captures tumour-derived particles from exhaled breath in 3-5 minutes. Second, our centralised laboratory in York processes samples and provides clinicians with reports identifying oncogenic mutations and markers that guide treatment selection.

We are launching a 100-patient validation study with an NHS Hospital in 2026, with a pivotal multi-site trial planned for 2028\. This project focuses on transforming our prototype into a robust, user-friendly device that clinicians can deploy confidently.

The project encompasses four work streams: Patient and Public Involvement activities capturing feedback on ergonomics and ease of use; device optimisation improving breath capture efficiency whilst reducing size for hospital freezer storage; foundational Quality Management System documentation for regulatory approval; and preparation for the pivotal multi-site trial.

Project outcomes enable our regulatory pathway toward UKCA marking, positioning Respiro as a next-generation liquid biopsy for NHS adoption.